Nano-optical detection of novel phases in ultracold Fermi gases

Frontier areas of physics operate at extreme conditions. Researchers routinely laser cool and trap neutral atoms at temperatures around a few billionths of a degree above absolute zero. The collective behaviour of atoms in this ultracold regime is surprising and very different from common everyday experiences. The atoms may e.g. flow with low shear viscosity in a superfluid phase. Researchers can nowadays tune the interactions in the ultracold quantum gas to become so strong that the detailed nature of the interaction potential is less important. In this unitary regime physicists are discovering that cold atoms have features in common with other strongly interacting systems such as condensed matter and even baryonic matter despite several tens of orders of magnitude difference in density. Specific areas of interest to both atomic and condensed matter physics are already identified with phenomena relating to superconductivity perhaps the best known example. There are increasingly clear hints of a connection to baryonic matter. For example, at temperatures of around 2 trillion Kelvin previously only reached moments after the Big Bang researchers find that the constituent quarks and gluons of baryonic matter make a transition to a plasma which also flows with low shear viscosity. At densities found in neutron stars quantum field theories predict that superfluid and superconducting phases of nuclear or even quark matter may exist. The connection between ultracold atoms at the unitary limit and other strongly interacting systems is intriguing and the rapid experimental cycle of cold atoms experiments could help elucidate phenomena in diverse areas of physics. In particular the nature of phase transitions in strongly interacting systems in general is still not well understood, and the tuneability of the atomic interactions makes this area an ideal candidate for further study. An intense effort is now underway to exploit the connection between cold atoms and condensed matter and there is growing interest to explore the connection to nuclear matter. Unfortunately, the standard detection techniques currently used in ultracold atoms experiments do not reveal details of exotic new quantum phases of interest. In this project we aim to construct an entirely new atom detector which will resolve this problem by detecting correlations in the cold gas at the single atom level. Achieving our goal requires us to work at another extreme; optics at the nanometre scale. We will make optical fibres with diameters less than the optical wavelength (a few hundred nanometres). Astonishingly, most of the light that is guided by such fibres propagates outside the fibre itself! This feature allows us to detect the presence of a single atom simply by observing whether the nanofibre photon has been absorbed by the nearby atom. The small mode size will ultimately result in an unprecedented optical resolution. In parallel we will create a trapped ultracold degenerate Fermi gas with resonant atomic collisions so that the gas becomes strongly interacting at unitarity. We plan to incorporate an array of nanofibre detectors in the experiment so that we can test how individual atoms released from the trap are correlated. We will be able to see pairwise correlated atoms relating to superconductivity in solids, but also signatures of quantum phases relating to nuclear matter and its constituents. At the end of the project we will be equipped with new tools to tackle questions of interest to both quantum field theorists and cold atom experimentalists. We will also try to further clarify the connection to quark matter.The future applicability of the nanofibre detector extends to quantum information science where controlled atom-photon interactions are important. The nanofibre can also become a sensitive detector of complex molecules and larger nanostructures. In the long term the detector may find applications in biosensing and nanotechnology.

Potential impact
The direct beneficiaries are the postgraduate students working on the project who in addition to learning physics will gain expertise in a wide range of skill such as vacuum engineering, electronics, computer programming and state of the art laser optics necessary to run the experiments. They will naturally have the opportunity to perfect their analytical skills and their ability to work in a team. Most of these skills are directly transferable and will advance the students' career prospective. Once the students graduate, their skills will directly contribute to our high technology based society. The questions which will be addressable with the nanodetector delivered at the end of the project relate to quantum many body systems ranging from ultracold atoms to condensed matter and even nuclear matter. The project will achieve controlled single atom - photon interactions which relate intimately to quantum information science. These areas of research form a part of the foundation for future devices which will utilise new physics, in particular phenomena at the heart of quantum mechanics such as entanglement. The potential impact of these quantum devices on society could be very large, but this project works at a fundamental level of research and how eventual discoveries will channel into realistic applications which generate economic wealth is difficult if not impossible to predict. The Physics Department at Swansea is a member of the Welsh Institute for Mathematical and Computational Sciences which serves as the Welsh spoke in the new National HE STEM programme (www.stemprogramme.com). This programme is new and the exact nature of the opportunities for communication and engagement is still to be learned, but we plan maximise the use of these opportunities once details become clear The Physics Department at Swansea regularly hosts open days inviting prospective students and their parents to visit. The current programme includes a talk of cold atoms research and a tour of the ultracold atoms laboratory with the PI as a guide. We plan to continue this current tradition of engaging with members of the public at the grass root level.